Towards personalised medicine in psychiatric genetics: the role of cardio-metabolic traits in severe mental illness.

People with severe mental illness, such as depression, schizophrenia, or bipolar disorder, are at risk of dying up to 15-20 years before the general population. This is largely due to cardio-metabolic disease, including heart disease, type 2 diabetes, stroke, high blood pressure and obesity. Both severe mental illness and cardio-metabolic disease have a negative impact on our healthcare system, but the combination of the two makes this situation worse. Some medications used to treat severe mental illness lead to weight gain, which is linked to an increased risk of obesity, further complicating the association between severe mental illness and cardio-metabolic traits, and adding to the increased mortality risk. The association between severe mental illness and cardio-metabolic disease is not solely caused by lifestyle choices or medication, it is likely that genetic factors also play a role. Recent studies have shown that both severe mental illness and cardio-metabolic traits are partly influenced by genes, and some studies have also indicated that genes involved in severe mental illness may also be involved in cardio-metabolic disease.

In this project, I aim to use statistical techniques on a combination of large genetic datasets and electronic health record data to test the genetic overlap between severe mental illness and cardio-metabolic traits in order to better understand how they are related. I will also create statistical models to test which cardio-metabolic traits best predict clinical outcomes and treatment response in severe mental illness. This will eventually help early detection of those individuals with severe mental illness at high risk for cardio-metabolic disease and could inform the choice of medication or preventive strategies, thereby reducing the burden of cardio-metabolic traits in severe mental illness.

Technical abstract
The phenotypic association between severe mental illness and cardio-metabolic traits is bidirectional. Recent advances in genome-wide association studies (GWAS) have shown that common genetic loci play an important role in the aetiology of these complex traits. A growing body of evidence suggest that common loci associated with complex traits act through effects on gene regulation, such as epigenetic effects. The aim of the proposed research is to investigate the associations between severe mental illness and cardio-metabolic traits using a prediction modelling approach incorporating phenotypic, and (epi)genetic data. This will be achieved by considering the following aims:

1. Use a prediction modelling approach to examine which cardio-metabolic traits best predict clinical outcomes, prognosis and treatment response in severe mental illness.
2. I will use GWAS and methylation data to examine the shared genetic architecture between severe mental illness and cardio-metabolic traits. Following this I will use Mendelian randomization to examine the direction of effect.
3. I will utilise the information from objective 1 & 2 to combine polygenic risk scores, environmental factors and blood biomarkers for cardio-metabolic traits to predict clinical outcomes, prognosis and treatment response in severe mental illness.

In all three objectives I will use data from population based cohorts such as UK Biobank, GS and ELSA, clinical disease ascertained samples and the Psychiatric Genomics Consortium, as well as data from electronic health records both here at Kings and at the University of Bristol.

These objectives move forward precision medicine by combining genetic and environmental risk factors and blood biomarkers to detect those at high risk for cardio-metabolic traits early in the course of severe mental illness and would inform the choice of medication or preventive strategies, thereby reducing the burden of cardio-metabolic traits in severe mental illness.

Potential impact
Details can be found in the attached pathways to impact document.